Multi sensing of diagnostic components in breath

We intend to develop a portable, rapid and economical point-ofcare
test to determine the state of a testee's digestive health. This project will deliver a prototype
to quantify hydrogen, methane and ammonia in a single measurement and most importantly will
be calibration-less. The device will be evaluated with samples of exhaled air from sufferers of
digestive disorders. The long-term aim is to develop a platform technology.